University of Kent and Eurostar International Limited

To gain new knowledge in simulation technology systems to develop capacity planning and large scale modelling capability in order to increase station capacity; enabling year on year growth of passenger numbers.